Systematic Review Update: Psychological Interventions and Gambling in the Criminal Justice System

People involved in the Criminal Justice System are at elevated risk of experiencing gambling-related problems compared to those without such contact. Gambling disorders share many features with other addictive behaviours (e.g., alcohol
or drug use), and research has shown high rates of co-occurrence between problem gambling and substance use disorders. The relationship between gambling problems and offending is complex; however, consistent links have been identified with income-generating crimes such as theft, burglary, fraud, and drug dealing.

Developing interventions for gambling within the CJS presents unique challenges. Whereas interventions for the general population typically emphasise
personal recovery and harm reduction, those for justice-involved individuals must account for the constraints of incarceration and the transition back into
the community. They must therefore balance reducing gambling-related harm with preventing future offending.

This updated systematic review seeks to address an important gap in the literature by examining gambling behaviour within the CJS. By evaluating
psychological interventions and integrating lived-experience perspectives, the review will contribute to the development of more effective, culturally
responsive, and accessible approaches.
The findings will have implications for policymakers, correctional services, mental health professionals, and advocacy groups aiming to reduce gambling-related harm and support rehabilitation among justice-involved populations.